study will follow the work of Dr Clare Dunning and Professor Peter Clarkson on orthogonal polynomials and special functions.

Wronskian polynomials play a key role in certain solutions of the Painleve equations. The results have a multitude of applications, for example vortex dynamics, supersymmetric quantum mechanics, and solutions of the de-focusing nonlinear
Schrodinger equation [6]. An overview of the applications of Wronskian Hermite
polynomials is provided in [1], including the theory of exceptional orthogonal polynomials, quantum harmonic oscillators, certain integrable massless quantum field
theory, and more. Applications of Wronskian polynomials motivates the need for
future studies of their properties.